A unique solution to digitise charitable collection and increase online spending and the day-to-day efficiency of charities

**Public Description**

Victoria Thompson, Bill Ashlock, Jannah Patchay and Humaira Ali co-founded the rapidly growing UK-based SME known as FourAid. A friend to the FinTech industry and charitable organisations alike, FourAid seeks to empower charities through innovation solutions. COVID-19 has not only caused great alarm in public health, it has also devastated the for-benefit sector. Charities are now facing a myriad of barriers in the transition to digital donation collection and distribution: high fees, high risks and high incompatibility with current options. As such, FourAid proposes to create an e-money wallet and platform tailored to meet the needs of the for-benefit sector. By leveraging blockchain technology and offering opportunities for gift aid and AI technology, FourAid's unique solution will disrupt the market and serve the charities and NGOs that serve everyone.